“Music 360o“ - Natural Music Metadata solutions

The aim of this project is to assess the potential market for a new kind of music metadata to
enable a more natural way of searching for music content “Music 360o”– not just by the name
of a song or artist for example but also by the colours or moods & emotions the music
represents.
We do not experience music in one-dimension; our experience with music is linked
experientially to the world around, i.e. ‘What we Hear, what we See and what we Feel’. The
world of music & sound are closely linked to those of colour, art and light, and also of moods
& emotions. There are associations which can be found between aspects of this threedimensional
or 360o natural world.
The idea behind the project is to develop a new layer of ‘live’ metadata which is based on
how music interacts with the world around – through colour & art, moods & emotions.
Such a solution will require vast amounts of human data. A major innovation will be in
collecting this relational data from specially designed social ‘games with a purpose’. Gamers
just play and have fun. The data is analysed for relationships, matched with semantic metadata
(based on complex mathematics and no human interaction) to produce an enhanced, more
natural music metadata - better ways of finding music for various applications.
Such technology will enable music content old and new to be more easily discovered by
music lovers and allow music creators to assess new markets that were previously difficult or
nearly impossible to access - on a global scale. Linking this new ‘live’ metadata with social
media applications may even enable self-promoting music.
A new service will allow music to be tagged for a fee and searched through music providers (i-
Tunes, Spotify, etc) who would pay a license fee for.
Finally, apart from the obvious commercial benefits such technology will find applications to
improve the quality of the likes of people suffering from Parkinson’s disease, Alzheimer’s
disease, autism, etc.